Independence in groups, graphs and the integers

A fundamental aim in mathematics is to develop techniques that apply to a range of problems across different topics. One of the most exciting recent developments in this direction has been the emergence of 'independence' as a unifying concept. Indeed, many fundamental results and open problems in algebra, combinatorics and number theory can be rephrased in terms of independent sets in hypergraphs. For example, the famous Szemerédi theorem on arithmetic progressions in the integers can be phrased in the language of independent sets.

Novel approaches developed in the last few years have led to the resolution of many seemingly unrelated classical open problems in this area. This has led to a drive for techniques that are universal to the theory. The underlying goal of the proposal is to develop such techniques. These methods will be applied to tackle a range of challenging problems at the interface of algebra, combinatorics, number theory and probability theory.

The research in the project consists of three interconnected themes. Firstly, the project will investigate solution-free sets of integers; this unifying notion encapsulates a range of major topics in number theory such as arithmetic progressions, Sidon sets and sum-free sets. Secondly, the project will explore the interplay between counting sum-free sets in abelian groups and the size of the largest such set. Another major aspect of the project is to investigate how 'robust' a combinatorial property is. This part of the project will be studied from a probabilistic point of view. In particular, we will seek a deeper understanding of sharp threshold phenomena in the evolution of random graphs, an area which has close ties to measure theory and statistical physics.

In the past, many problems in algebra and number theory related to this proposal have been tackled via Fourier analytical methods. One long-term aim of this proposal is to provide additional combinatorial approaches that are beneficial for these research communities. For example, one key component of this project is to develop so-called container results which provide information on the distribution of independent sets; such tools have proven vital in the study of a number of 'counting' problems. Another crucial element of the proposal is to develop a better understanding of the structure of independent sets in given algebraic objects.

Potential impact
The main impact of this project will be to the academic community working at the interface of algebra, combinatorics, number theory and probability theory. In particular, a broad range of problems arising from these areas can be stated in terms of 'independent sets': the primary aim of the project is to develop novel combinatorial methods for solving such independent set problems. The development of these tools will have a strong impact on an area of intradisciplinary research that has been identified as of significant importance by EPSRC and the 2010 IRMS. Indeed, the latter stated that "Discrete mathematics and combinatorics are inherently cross-disciplinary" and that "new UK-led developments in additive combinatorics... involve and energise combinatorics".

One central aim of the proposal is to develop so-called 'refined container theorems'. Container theorems have recently proven to be powerful tools to attack independent set problems. However, so far this method typically cannot be used to prove 'exact' results. I aim to overcome this significant hurdle by developing refined approaches that exploit the structural information about a problem.

Success here will have important ramifications. Firstly, these tools will enable me to resolve a number of major open problems at the interface of algebra, combinatorics, number theory and probability theory. For instance, several of the objectives relate to questions on sum-free sets that have been extensively investigated by eminent researchers such as Alon, Cameron, Erdös, Gowers and Green. Another goal is to characterise the 'sharp threshold' phenomena for Ramsey properties in random graphs: 'sharp thresholds' is an area that interacts with statistical physics and theoretical computer science. Secondly, the aim is that the methods developed will have applications far beyond the remit of the proposal. In particular, in the 'Academic beneficiaries' summary I have outlined a number of open problems that researchers may be able to attack using the methods developed in the project.

An important route to maintaining and enhancing the strength of UK research is to develop stronger links with international research centres of excellence. The University of Birmingham has identified the strategic alliance with the University of Illinois at Urbana-Champaign as a platform to achieve this. Through collaborative research visits I will help develop this partnership.

Another pathway to enhance the impact of this project is by nurturing young research talent. The PhD students that will work on some of the topics of the proposal will gain expertise in an area of intradisciplinary research of significant importance to the UK research landscape. I will also interact extensively with members of other research communities. For example, I will organise a one-day workshop on the themes of the proposal to help stimulate interactions between the algebra, combinatorics and number theory research communities.

A workforce highly skilled in the mathematical sciences is crucial to the health of the economy. For example, a Deloitte report estimated that the contribution of the mathematical sciences to the UK economy in 2010 was around £208 billion in terms of Gross Value Added. However, a recent International Survey of Adult Skills led the OECD to conclude that "The talent pool of highly skilled adults in England and Northern Ireland is likely to shrink relative to that of other countries". Through the outreach activities associated with the proposal I aim to inspire young people to study mathematics further and ultimately have careers that make use of their mathematical skills. For example, I will organise master classes for 14-18 year old students focusing on the broad themes of the proposal and as well as giving a 'Birmingham Popular Maths Lecture' on this exciting area of mathematics.